Retail Onboarding to Global Marketplaces(eBay)

This project will support businesses who are not currently trading on eBay, or who are selectively trading on eBay, but see a significant opportunity to increase revenues from the change to increased online trading and to mitigate any drop in retail volumes from the high street. This project will allow for a fast cost effective way of building resilience into retailers and brands and allow them to reach new customer served by online marketplaces.

Our project consists of supporting retailers, brand and distributors (sellers) on the end to end process of launching products on to eBay using our Optiseller tools to maximise the speed and quality of your selling potential.

The project is looking to automate this process and reduce the time & associated costs by 2/3rds and allow retailers, brands & manufacturers to have an ROI within 4 weeks of trading.

With the support of this project we will be able to accomplish the automation, offer scale, a significantly faster experience with significant cost reduction. Historically this type of support was only available 'manually' and delivered face to face to large enterprises seller therefore requiring significant time & investment.

This includes the following elements:

* Self service interface to allow for signup and background questionnaire
* Automate Enrichment & optimisation of product data
* Connectivity Options to allow for the creation of items for sale

Pre-Launch Audit- Understand current capabilities in the following areas;

* Product Information
* Storage & Fulfilment
* Customer Service
* eBay Knowledge

Store set up

* Optimising all product content
* Stock Management

Pricing strategy

Marketing Tools

Trading - Support/Guidance on trading eBay

Promotional & Merchandising